University of Oxford and Horus Security Consultancy Limited

To construct a scalable data storage system that can quickly retrieve usable, quality data to support intelligence-led security decision-making.